Dig Where We Stand: Developing and Sustaining Community Heritage.

This project brings together a team of researchers from across UCL with expertise in community archaeology, community archives, museum collections, public history, oral history, film studies, geography, and the use of digital technologies in engaging the public in community heritage supported by a range of heritage and community partners. Members of the team have extensive experience of community heritage projects and public engagement activities, and this project aims to bring the expertise located within UCL to the attention of a wider audience, deepen existing and establish new partnerships with community groups, explore the benefits of bringing together different branches of community heritage (notably community archives and archaeology) and seeking to encourage the participation of young people in community heritage activities.

Drawing inspiration from the History Workshop slogan "Dig Where You Stand", this project is based on the principle that a community's sense of place rests on an understanding of its past. Building on existing initiatives and work in community archaeology, community archives, local history, oral history, public geography, community film and media studies and digital heritage, the researchers on this team share a belief in the profound impact that history and local heritage can have in sustaining communities and enhancing the quality of life of those who participate in heritage activities. They are committed to sharing their knowledge and expertise to develop and sustain broad participation (particularly amongst young people) in a range of community heritage activities.

This proposal brings together a research team from UCL with community practitioners in public and community archaeology, community archives and other community heritage practices in London and the Home Counties. While such activities are all well represented within UCL, the practitioners of community archives and community archaeology have often not had the opportunity to share examples of best practice or build collaborative projects. This project seeks to make clear the benefits and synergies for community heritage practitioners and researchers of closer collaboration, by accessing the expertise in public engagement and support for community heritage activity in UCL, and by organising a programme of events designed to bring together researchers and community heritage practitioners to stimulate dialogue, the mutual exchange of ideas and knowledge, and build future collaborations.

The development award will enable the team to widen recognition of the community heritage expertise available within UCL (via attendance at the programmed events and the various planned outputs, including an interactive project website (sustained by UCL for three years after the project funding ends), material placed on the community heritage NCCPE site, conference papers at the appropriate community heritage conferences, an article on community heritage collaborations in a peer review journal (the International Journal of Heritage Studies) and practical guidance designed in collaboration with our community partners. The project will also result in the development and extension of new and existing research partnerships with groups doing community heritage, including activities and partnerships supported by further HLF and possible future research council funding. Finally the project aims at establishing and disseminating models for encouraging greater participation by young people in various community heritage activities.

Potential impact
Who will benefit from this research project?

a) Academics in UCL and elsewhere (see academic beneficiaries)
b) Heritage professionals in museums, archives and archaeological societies who will have access to more information about community heritage activities and engaging with community groups, particularly young people with heritage activity.
c) Schools, universities and other organisations working with young people in a framework where they might wish to introduce those young people to heritage activities
d) Community groups, especially community groups already actively participating (or thinking of doing so) in local or community heritage work
e) Society in general

How will they benefit from this research project?

This project is all about the exchange of knowledge with community heritage groups and other groups and individuals interested in getting involved in or supporting community heritage activity. It starts from a recognition that although great knowledge and expertise already resides in community heritage practitioner groups, great (and often different) knowledge resides within higher education institutions like UCL. This project seeks to bring together some of that knowledge and expertise from across the disciplines at UCL in order to make it available to those wishing to get involved or are already involved in community activity. This knowledge can be used to address serious problems for the sustainability of community heritage (eg digital preservation) or to develop new practices / approaches (eg community archaeology or digital approaches to creating and sharing community heritage). In some cases this may result in sustained collaborative relationships between the university and community groups. The public events, individual knowledge exchange, web resources and longer term research partnerships should all result in more sustained, rigorous and ultimately more useful and widely accessible community heritage materials.

The events, websites and community engagement models (especially those developed with regard to engaging young people) will be available to all other institutions (schools, museums, archives, social and welfare agencies) who wish to engage with community heritage, and this should again the support the creation of more successful and impactful community heritage projects and collaborations

In broader terms the members of this project and their partners believe that community heritage and participation in community heritage can have significant impacts on individuals, communities and society in general particularly in terms of culture, understanding and belonging, health and well-being but also in concrete terms of things like employability and the acquisition of useful skills and experience. Community heritage covers a wide range of activities and a wide range of 'communities', ranging from those with a local history focus to those with a focus on a history and heritage organised around an minority or ethnic identity. These different interests and communities will result in different possible impacts, and in our partner organisations (local community archives, local archaeological groups, heritage bodies based on African heritage) we reflect some of that huge diversity. However what is true of all these activities, is the more developed and sustainable they are, they better known they are, the more they can approach their heritage work in an innovative and holistic way through the collaborations with university researchers embedded in this project, then the larger, the more widespread and the more significant their impact is likely to be. This project aims to help community heritage activities achieve those impacts.